Investigating 3D Printing For Machine Manufacture

We want to understand how 3D printing has an impact on our business, which manufactures engineering equipment and precision components. We’re interested in using 3D printing for bespoke client projects and our own in-house capabilities.